Biological Resources Certifications Schemes

BIORECER aims to ensure the environmental performance and traceability of the biological feedstock used by the bio-based industries, deploying guidelines to strengthen the current certification schemes. Within this approach, the added value, the use, as well as social acceptance of bioproducts will be increased. To fulfill this goal, BIORECER is structured in three main technological pillars: 1) to develop a multidimensional assessment framework for an aggregated analysis on the biological feedstocks and their associated supply chains; 2) to create a BIORECER Innovation ecosystem living-lab with a multi-agent approach, testing the framework in 4 bio-based systems supply chain cases of study, and 3) to use all this knowledge to complement current certification schemes including new criteria for certifying biological resources’ sustainability, origin, and traceability, and ensure applicability at EU and global scale. The transition to a bio-based economy is expected to deliver substantial environmental and economic benefits. Specifically, BIORECER will assess the impact of current and adapted certification schemes on consumers and bio-based industries stakeholders’ WTP along with industries and consumers’ acceptance of new bio-value chains from biological feedstocks, including residual feedstock and waste. The project proposes first to design and develop a multidimensional framework to analyze and define the assessment of the environmental performance of biological resources and traceability that will be subsequently validated in 4 full bio-based systems and applicable to a wide range of bio-based value chains. This approach will be unfolded by the joint creation of two levels of interaction: a physical one through the creation of a BioResources Stakeholders Platform (BRSP) and a “digital” one through a BIORECER ICT tool (BIT) to amplify the “scope” of the project